Strontium optical lattice clock.

This project aims to build a portable strontium optical lattice clock. This involves adapting methods and designs used in lab based experiments and optimising them to decrease the system in size and weight while maintaining the stability of the clock at 1 part in 10^16 or better. Unlike lab based systems, robustness needs to be considered too. This will allow the eventual clock to be moved while maintaining the optical lattice. A fully functioning portable lattice clock will allow the comparison of distant lab based lattice clocks and help towards the redefinition of the second.